Developing management system to boost productivity via online and peer-to-peer learning among SMEs in manufacturing sectors.

Despite their pivotal role to the economy, most SMEs suffer from low productivity. This problem is more pronounced in the manufacturing sector, where production tends to be more capital intensive and returns on the scales (i.e. economies of scale) is pivotal to achieve higher productivity and consequently profitability. One important determinant of productivity is the presence of management system in the companies. Management system defines the ways in which the CEO and other top management team (TMT) members organize their managerial work at the helm of the company. Lack of management system results in managerial inefficiencies and consequently lower productivity. The TMT of SMEs are usually small and poorly specialized with ill-defined division of tasks. Often, there is a single person or small team involved in all decisions from daily operations to corporate strategies. As top managers have limited capacity and attention that must be spread across a vast range of tasks, they are more susceptible to lengthier decision-making process and poorer decisions, which all could have been avoided at the presence of management system. The top managers of SMEs lack the skills to develop management systems and therefore managerial training is the first step to overcome the managerial inefficiencies and improve the productivity. Unfortunately, the available traditional managerial training programmes are often expensive and require physical proximity to the premises of the educational institutes. This situation creates a hurdle for many top managers of SMEs to access to these programmes, particularly those operating in manufacturing sectors that are naturally located in areas with lower availability of such programmes. Thus, this project explores the efficacy of digital training, as an alternative solution, for the top managers of SMEs to improve their skills, and to develop management system in their companies to elevate the productivity. The digital training in this project is a free three-month programme which provides digital contents, online mentorship, and peer-to-peer learning opportunities about management systems to a population of randomly selected SMEs operating in manufacturing sectors in the UK. This trail allows to examine the scalability of managerial digital training as an alternative solution to improve the capability of top managers of SMEs to adopt best business practices to boot their companies' productivity.